Energy from Ammonia during Wastewater Treatment using Electrochemical and Ecological Processes

The aim of this Shanghai-UK industrial challenge programme is to develop a proto-type electrochemical device which can efficiently remove ammonia from ammonia-rich effluents and recover the energy from ammonia during the wastewater treatment process through electrochemical and ecological processes. The project is led by UK and Shanghai wastewater treatment companies. The two academic partners from UK and Shanghai will work closely with the companies to develop the relevant technologies to be demonstrated, combining the expertise of the ammonia concentrating technology from Shanghai and the ammonia fuel cell technology at University of Warwick. Ecological treatment systems designed by Living Water will be used to treat the wastewater after ammonia has been recovered as fuel for ammonia fuel cells to generate electricity for further treatment or for local use. This technology will significantly reduce the energy comsumption of the wastewater treatment industry, leading to economic and environmental benefits. The success of this project will not only benefit the two partner industries, but will be beneficial to all industries that produce ammonia-rich effluents in both the UK, China and worldwide. The combined processes and technologies of our UK and Chinese Partners will provide a safe, clean, low-energy, cost-effective method of wastewater treatment and sustainable electricity production that will benefit society.